Queen's University Belfast and Combined Facilities Management Limited KTP 24_25 R4

To embed advanced predictive analytics, real-time data integration, and AI-driven tools into facilities management to drive operational excellence, agility, and competitiveness. This approach will enhance compliance, optimise decision-making, expand company capabilities, and support client needs while fostering team development.